Newstead funding

To help develop the idea we require IT developers to create the necessary platforms for this to operate on. I nor my staff have the skills to create this ourselves and we need to outsource this to skilled web developers.